Market Pricing – Data Aggregation in B2B Markets

The past few years have seen a proliferation of price aggregator websites such as
moneysupermarket, confused.com, skyscanner and mysupermarket, which enable the
consumer to make better purchasing decisions in several different markets, including personal
and home insurance, utilities, travel and grocery shopping. Not only have these sites grown in
prominence, some have markedly influenced the way the markets they report on themselves
function. As consumers are better able understand pricing and are helped to switch between
providers, their hand is strengthened, and downward price pressure is placed on suppliers.
However, the majority of these aggregators serve consumer markets. In the B2B space, very
few such services exist, and where they do, they appear to exist as one-off solutions. We
believe that there is a scalable solution that would drive greater competition and hence cost
efficiencies in many B2B markets. Through our experience of advising companies on pricing
we have observed how many markets are inefficient through price opacity. The solution is
designed to bring price transparency and ultimately to drive economic efficiency in B2B
markets in the UK. This study focuses on testing our concept via market research in a selected
sample market.
Pearson Ham is a data-driven pricing analytics and strategy consultancy. We have noted this
opportunity through both our observations of B2B markets and the development of a similar
product for one of our clients.